Optimising within and between population genomic prediction in aquaculture breeding

Aquaculture is the fastest growing agricultural sector world-wide and in the UK and Scotland in particular salmon is the most important farmed species. The relatively recent domestication of aquacultural species including salmon produces both significant challenges and substantial opportunities for the use of breeding to improve both production and welfare. The recent development of single-nucleotide polymorphism (SNP) genotyping arrays raises the possibility of substantially increasing rates of genetic improvement using genomic selection approaches. Genomic selection utilises computational analysis to combine genome-wide SNP data with trait information to identify fish carrying the best of the naturally occurring genetic variation for desirable characteristics and hence select the best fish to breed future generations.

The project is a collaboration with the Salmon breeding company Landcatch Natural Selection (LNS), part of the Hendrix Genetics breeding company. LNS has been using genomic breeding approaches for several years and was the first to identify (in collaboration with Roslin Institute and others) and utilise a gene associated with increased resistance to disease in their breeding programme. The company will provide data from several different populations of salmon that have been recorded for traits including parasite resistance and have been typed using a genome-wide SNP array. The objective of the project is to explore the efficiency of genomic prediction within and between populations using the real data and data simulated according to alternative genetic models. The main task will be to optimise the accuracy of selection by adjusting the emphasis put on within and between population genomic information and to suggest additional information that might be collected to further enhance accuracy.